Self-recovery housing for development: scaling up crisis preparedness and humanitarian shelter response

This project builds directly upon two previous GCRF awards:
1 NERC Resilience Foundation Award: Promoting Safer Building - Using science, technology, communication and humanitarian practice to support family and community self-recovery.
2 British Academy Cities and Infrastructure: Safer self-recovery: promoting resilient urban reconstruction after disasters.
The key findings of both these projects are described in the Business Case. For more on the findings of previous GCRF awards see: https://www.odi.org/publications/10963-self-recovery-disasters-interdisciplinary-perspective

Earthquakes, storms, floods, and conflict cause untold damage to infrastructure, services, agriculture and livelihoods. The destruction of housing is often most visible, and the most devastating to the families, with often hundreds of thousands of homes destroyed. Householders themselves are invariably the first to respond; they are never passive, and signs of shelter recovery are very apparent from the first days after a disaster. The majority - as many as 80 or 90% - receive little or no assistance from the international community and are the main drivers of their own recovery process. This process has been termed 'self-recovery'.

The previous GCRF awards supported interdisciplinary teams led by ODI in collaboration with CARE International UK, BGS, UCL and Loughborough University. They developed the understanding of the self-recovery process and advanced the theoretical basis for humanitarian assistance to the process of supporting self-recovery in practice . In large part as a result of this work, self-recovery is now a strategic element of the humanitarian shelter sector discourse with many disaster responses purporting to support this inevitable process.

In recognition of the value of a people-centred approach that moves away from the convention product-based modalities, the CARE Philippines post-cyclone self-recovery project won the 2018 World Habitat Award in acknowledgment of its self-recovery focus. Sixteen thousand houses were built, each one unique and reflecting the priorities and means of each family. https://www.world-habitat.org/world-habitat-awards/winners-and-finalists/post-haiyan-self-recovery-housing-programme/

The self-recovery approach that respects the primacy of agency and choice aligns well with current humanitarian and development concerns such as the 'humanitarian development nexus', the Grand Bargain's emphasis on localisation, participation and cash-based responses, the Sendai Framework on Disaster Risk Reduction, the Sustainable Development Goals and the Global Shelter Cluster strategy. This is further explained in the Business Case.

However, very little has been done to develop guidance for practice. With the exception of the protocol 'Informing Choice for Better Shelter' that delivers a guide for the development of technical educational material, there are no published tools nor guidelines that provide an implementation framework for self-recovery in shelter projects.

This project addresses this gap. The protocol will be adapted to become a preparedness tool. A methodology for 'context analysis' will be designed to incorporate the adaptability and diversity essential to a self-recovery approach. Monitoring and evaluation tools will be developed that focus on survivor-led indicators and that include a broad definition of good shelter programming that includes health, livelihoods, sanitation, protection and gender-based violence as well as the conventional focus on structural safety and construction quality.

The methodology will include field-work and case studies as well as action research, or real time research, that will directly support rapid-onset disaster responses contributing directly to development of strategies in the immediate aftermath of a disaster. All outputs will be thoroughly scrutinised by the humanitarian sector and incorporated directly into practice.

Potential impact
Summarised here is the impact this project will have 1) for survivors of disaster and conflict and 2) for the humanitarian sector charged with responding to the vast need for shelter after major catastrophes.
Frequently, loss of housing is not only the most visible sign of destruction after a major disaster or conflict, it can also be the single factor that has the greatest impact on people's lives, livelihoods, wellbeing and recovery. The word 'shelter' sums it up poorly: families lose their dignity, their sense of place in a community, their home-based livelihood, their biggest asset and the place where they are born and die. In fact, everything that describes a home. The scale of destruction can be huge:
1. Cyclone Idai, Mozambique, 2019, 250,000 houses destroyed or damaged
2. Typhoon Haiyan, Philippines, 2013, 550,000 completely destroyed
3. Nepal earthquakes, 2015, almost one million destroyed or damaged
4. Haiti earthquake, 2010, 1.5 million homeless
Data shows that the international community meets a small percentage of this need, normally between 10 and 20% . The majority, as many as 90%, 'self-recover'. Any project that can effectively and appropriately support this self-recovery process, has the potential for immense impact. Recent post-disaster shelter projects that have supported self-recovery have done so, at scale, with materials and a modest amount of cash - less than £50 per family in some cases. By comparison, the 'whole house' approach reaches far fewer at a cost of between £1,000 and £5,000 per family.
Clearly the effectiveness and cost-efficiency of a self-recovery project results in a very large number of beneficiaries. However, the impact goes well beyond scale. Each family builds their home according to needs and means, so that the house is tailored to their wishes and requirements. The family livelihood activities are considered: a patio to repair fishing nets, or dry coffee or rice; a convenience store to supplement income; a room for a sewing machine or loom. Improvements can be made by incorporating a latrine or rainwater harvesting.
Where a 'one-size-fits-all' approach of conventional shelter projects fails to respond to the complex needs of different families, a self-recovery approach responds to these shortcomings by allowing choice and agency to be front and centre.
The potential impact of a self-recovery approach is well accepted, but there is little in the way of guidance, tools and methodological approaches. This project will fill this gap and the impact on effectiveness and quality of the humanitarian response has the potential to be very great indeed. The partnership of previous GCRF grants has been maintained and key actors, both organisations and individuals, have been involved in the development of 'self-recovery' since it was first identified as a powerful force for recovery.
Key stakeholders are international agencies that deliver the majority of post-disaster shelter projects. All these agencies are active members of the Global Shelter Cluster (GSC) and engagement with this coordination mechanism ensures the work of this project reaches the widest possible audience. CARE International UK is one of the few aid agencies that is committed to working in the shelter sector with a permanent team of professionals. Along with the Centre for Emergency and Development Practice (CENDEP - Oxford Brookes University) and other partners, it has been instrumental in pioneering the work on self-recovery. It co-leads the Supporting Self-recovery Working Group, embedded within the GSC, and this guarantees that the work is scrutinised by peer agencies and has an immediate pathway to practice, policy and strategy. CENDEP has a long history of engagement with the humanitarian shelter sector and is one of the few university centres running masters level education on Shelter after Disaster and many of its alumni are working in the sector.